The Way Out West application 1

"The Way Out West is a business producing high quality tensile shelters, awnings and canopies, as well as manufactured goods.
The company sought funding to access knowledge from a qualified tensile architect, allowing the effective application of tensile design and engineering principles within their products and services."